Expert advice credits

Razorbill Instruments Ltd is developing a new mechanism for a nanopositioner; a device to generate extremely precision motion, akin to tweezers for use on the nanoscale. It order to generate a professional and reliable product we seek to tap the skills and know-how of an engineering consultancy to produce the best possible product.